Our Van in the Middle of the Street: Exploring responses to urban dwellers amid the escalating housing crisis in Bristol

The proposed research is an empirical ethnography of an increasing number of Vehicle Dwellers (VDs), which could be considered to be a third generation of New Travellers (NTs). Recently, connections have been suggested linking this movement to unaffordable housing (e.g: Johnston, 2016; Nsubuga, 2016). I propose to research this movement empirically, in relation to the housing crisis, including responses from local authorities, and their impact. Existing theoretical frameworks regarding NTs will be developed and reformulated accordingly.

The following questions will be raised:
How do VDs identify themselves? Do they consider nomadism to be a part of their identity, or a matter of necessity?
To what extent is the housing crisis a motivating force - if it is at all?
How do local authorities respond to VDs? How does this shape the spatial practices of VDs?
Do city streets provide VDs with ideal spaces of tolerance and freedom?